IT Security

We require assistance to improve our IT security to better protect our and our customers private data and enable us to work with new organisations who have higher security requirement levels from their suppliers.